InCEPTion: Integrated flight Control, Energy storage and Propulsion Technologies for electric aviation

Project InCEPTion will develop a novel all-electric propulsion module that is safe-by-design, scalable, modular, power dense, quiet, efficient and enables the combined use of batteries and fuel cells in aircraft. The module will accelerate the electrification of various classes of electric aircraft (0-30 PAX), from eVTOLs, general aviation eCTOLs, up to sub-regional aircraft.

The best-of-breed UK consortium includes - Greenjets (Lead, previously Blue Bear), Drive System Design, Ricardo, Dowty Propellers, M&I Materials, University of Cambridge-Whittle Laboratory, University of Salford-Salford Acoustics.

The propulsion module will incorporate and demonstrate key innovations, including rotor and stator aerofoils and structures optimized aerodynamically for enhanced electric efficiency and reduced noise. It will also feature a battery power and control system with advanced thermal management, utilizing dielectric fluid for improved performance, and a rim-driven dual-stage motor for higher power density and operational reliability.